Identity, socioeconomic status, and well-being: Does positively identifying with a group buffer the negative effect of low SES on well-being?

People's level of formal education has a large influence on their status in society. In contrast to status assignment based on gender or on social background of parents, education is seen as a personal responsibility and the resulting status hierarchy could be seen as legitimately based on individual achievement. As a consequence, less educated people occupy a low status position for which they are seen as personally responsible. In this project we will investigate the psychological consequences this has for the well-being of less educated people. In particular, we think that group identity (or the lack thereof) plays a crucial role in explaining the lower levels of well-being among the less educated.

Social groups that are excluded or stigmatized can buffer the negative effects on well-being by identifying with their group and building a positive group identity. The problem for less educated people is that they are likely to have difficulty in constructing a positive group identity because (1) education is seen to be based on individual merit and therefore as legitimate, (2) what defines the group is the very factor that defines social status, that is, the lack of education, and (3) it is difficult to construct a positive identity around a negative attribute such as lack of education.

We predict that less educated people will have lower average well-being, but that there are two things that might buffer or nullify this effect. First, if less educated people perceive the class or educational system to be illegitimate, this means that they reject personal responsibility for their own situation. Second, if less educated people identify strongly with their own class (which is likely to be facilitated by the perceived illegitimacy of the class system) this creates the potential for a positive group identity. Both of these mechanisms could reinstate the buffering function of a positive group identity.

We will investigate these issues using existing survey data from the UK and from an international survey. Several editions from the annual British Social Attitudes survey contain information about how illegitimate people perceive the class system to be and about their identification with the class to which they belong. The British Household Panel Survey contains similar information, but has collected this information at four different moments (between 1991 and 2005) from the same individuals. The International Social Survey Programme also contains similar information but for a wide range of countries, thus giving an international dimension to the analyses. All these data will be used to test the predicted relations between being less educated, perceived legitimacy, group identification, and well-being.

In addition to the dissemination of results via scientific journals and conferences, we will work closely with organisations such as the Sutton Trust and the Joseph Rowntree Foundation in order to achieve maximum impact.

Potential impact
For academic beneficiaries, please see the section 'Academic beneficiaries'.

Given that the less educated are more likely to be unemployed, ill, depressed, and socially isolated than higher educated people, research aimed at understanding the roots of the poor well-being of lower educated people has the potential to have considerable societal impact. Concretely, the ultimate potential for impact of this research is twofold. First, it might contribute to the knowledge about how social differences in well-being are caused, and it might therefore help to formulate a structural solution for the lower levels of well-being among less educated people. Second, many aspects of well-being are also associated with direct and indirect societal costs. Physical and mental health problems have a direct cost in terms of healthcare, but also an indirect cost as a consequence of the lower economic productivity of people with health problems. This research therefore has a very strong potential impact, but at the same time the impact can only be achieved in the long run. This is because rather than studying each separate symptom of low well-being, this project looks a structural cause of many different forms of low well-being. Structural causes need structural solutions and it is unreasonable to think that these will be reached within the lifetime of or shortly after this project.

The people who will ultimately benefit from this research are less educated people and policymakers. Less educated people will benefit in terms of higher well-being. Policymakers who are interested in creating a stronger economy, greater well-being, and a fairer and more equal society, will benefit in terms of clear suggestions about the structural causes of social differences in well-being.

Although we will also communicate with the less educated and with policymakers directly, we anticipate that most impact will be achieved through the involvement of charities and other NGOs working in the domains of inequality, poverty, and education. This is because such organisations are specialised in the theme of our research, and they will be able to relate our findings to their existing knowledge. Crucially, they work directly with both less educated people and policymakers, trying to help the less educated and influence the policymakers to create conditions in which the less educated can be helped. The knowledge generated by the research we propose will offer these organisations new or better tools to achieve those goals. Because we think these organisations will play a crucial role in generating impact, we will try to involve them in the execution of the project at an early stage (see 'Pathways to impact').